BB Innovation Voucher

Buddybounce is a platform that brings celebrities closer to their biggest fans. In order to protect our users data and personal information, we propose to run a cyber security audit against our system which would enable us to develop a strategy to manage our information risk and increase the level of security of our system.